Predicting and Meeting Food Bank needs

COVID-19 has created a surge in demand for the services of food banks yet at the same time limited their ability to help. Food banks offer invaluable local community services: providing food aid; acting as a conduit to other local community services; advising on possible benefit entitlement and crucially offering the human touch -- the ability to sit and have a cup of tea, to talk and be heard. All of these services social and mental health of those in the community who need the help of food banks.

Yet when they are needed most, social distancing and shocks to the economy places a huge strain on food banks. Many local donation points, such as those at places of worship or in shops have been closed. Donation points at supermarkets are unavailable or used by those in desperation. Monetary donations have limited utility when the purchasing of tinned food is limited to ensure fair access. The uncertainty in the volume of donations received in turn limits a food bank's ability to assess how many food aid packages they will be able to provide in any given
week, at a time when the need is increasing.

This project will use data science forecasting and predictive modelling techniques, to enable food banks to more accurately assess predicted demand from the local community alongside expected supply of donations. Using this, the food banks will be able to make informed requests to their supporters for specific shortage items before stock becomes critical; work with other food aid organisations in their area to ensure breadth of supplies.

The overall result will be to: reduce the volatility in donations received; increase capacity for the food banks to support local families; raise awareness of the food banks in the local community and crucially reduce the planning time for volunteers at food banks so they have more time for the critical human aspects of food banks -- a listening ear by someone who understands and wants to help.

The effects of the “extension for Impact” will be to enable us to continue working with our partner food banks throughout the winter months to refine the support that is of most benefit to them and improve the way in which the information they would like is most beneficially presented and accessed. It will enable all involved to assess the impact to which the predictions made help the foodbanks plan for changes at a community level so that they can continue to help those in need.